Tackling planning delays and housing under-supply through inter-municipal cooperation: comparing reform alternatives and reform layers

Residential and commercial development projects in England are controlled by a system of land-use regulation that is both locally administered and discretionary. Landowners apply to their Local Planning Authority (LPA) – that is, their council – to secure permission for construction projects. Professional town planners and elected councillors then determine applications on a case-by-case basis, guided by national legislation, local policies, and professional norms.
Financial and recruitment challenges mean that LPA capacity for processing these applications has reduced markedly over the last decade, leading to substantial backlogs of late and unresolved cases. Delays are particularly severe in areas with low fiscal capacity and high demand for other council services. The most recent government statistics show that, on average, top-quartile LPAs decided just 36.7% of major applications on time, while the bottom quartile achieved just 4.6%. Virtually all of this latter group – 72 out of the 74 most-struggling LPAs – serve the most deprived 25% of the country as identified by the English Indices of Deprivation.
Planning delays restrict housebuilding and deter private investment, contributing to housing shortages, lack of affordability, long travel times for employment or education, and reduced urban regeneration. Hoping to turnaround performance, 71 councils have begun “inter-municipal cooperation” with a neighbouring LPA, either by pooling staff and resources to achieve economies of scale (known as “shared services”) or by harmonising planning policies. Our research shows that shared services have successfully reduced delays in some contexts; but outcomes vary greatly across LPAs and, to date, null and negative effects are more common. Furthermore, where delays have been reduced, the size of the performance gain so far is unlikely to significantly increase housebuilding (provisional result).
In this follow-on grant, we evaluate the main alternatives to inter-municipal cooperation, and test whether our inconsistent results so far reflect treatment variations owing to the layering of multiple reforms atop one another.
The principal alternatives to inter-municipal cooperation are amalgamation of entire councils and outsourcing of services to the private sector. Both have been deployed in England but have yet to be evaluated with respect to planning. Several smaller-scale/less-disruptive reforms have also been applied to LPAs, including de-politicization of planning decisions, enhanced peer review, and accelerated Local-Plan updating. We shall evaluate each of these five “alternatives” to inter-municipal cooperation, generating comparative results on effect sizes and reliability.
In addition, public services often undergo several reforms in quick succession, especially when underperformance is severe and/or reform efficacy uncertain. This belt-and-braces approach creates variations in the treatments to which organizations are exposed, and so we shall explore whether this “layering” of reforms helps explain variation in their performance, and identify the most effective pairings.
This series of impact evaluations of reform “alternatives” and reform “layers” is made possible by the combination of geocoded big data on planning decisions and quasi-experimental econometrics. We analyse 19 million planning applications from 2002-2024 (13 million more than previously), comparing performance either side of LPA boundaries before and after treatments are added (or occasionally removed/reversed). We use boundary regression discontinuity design, difference-in-discontinuities analysis, and, to test the impact of paired interventions, triple-difference estimators.
Our project will help policymakers choose evidence-based strategies for improving LPA capacity/productivity, and will advance international scholarship on municipal reform by providing the first ever head-to-head comparison of outsourcing, amalgamation and shared services using quasi-experimental methods.